High-speed observations of Gaia white dwarfs

White dwarfs are the burnt-out cores of former stars that ran out of the hydrogen fuel needed to support them. They have collapsed down to ultra-dense configurations, with masses comparable to the Sun, but only the size of the Earth. Virtually every star in the Galaxy, including our Sun, will one day become a white dwarf, hence there are vast numbers of them potentially visible. However, despite their huge abundance, white dwarfs remain difficult to detect. This is due to a combination of their faintness (they are 100 times smaller than normal stars) and the fact that they look very similar to a number of other astronomical objects and so are often difficult to distinguish.

This situation is about to dramatically change for the better thanks to the Gaia space mission. Gaia will measure the distances to a billion stars in our Galaxy. For the first time white dwarfs will stand out from other types of stars. In total Gaia is expected to find around 250,000 white dwarfs. 10% of these will actually be close binary systems, where the white dwarf and another star orbit each other. Many of these will have their orbital planes aligned with the Earth and hence we will be able to see the two stars pass in front of each other. I will use these eclipsing systems to measure masses and radii of white dwarfs more precisely than ever before and test the theories of stellar and binary evolution that underpin key areas of astrophysics.